Development of a Knowledge Graph-Driven Machine Learning Model for Personalised Treatment Recommendations in Cystic Fibrosis (CF)

Development of a Knowledge Graph-Driven Machine Learning Model for
Personalised Treatment Recommendations in Cystic Fibrosis (CF)Background &
MotivationCF is a complex condition primarily affecting the lungs and digestive
system, caused by mutations in the CFTR gene.